Network Planning Approaches under different TSO-DSO Co-ordination Schemes

The objective of this project is to develop novel methodologies that will help investigate network planning under new operating arrangements. Since DSO-TSO coordination schemes (or "worlds ", as described by the ENA Open Network project) are still under consideration the project will look into influences that each of the networks and operation/market participation of various technologies have under these different worlds. The methodologies will include conventional optimisation (e.g. to model system operation, flexibility provision and market operation), but will also incorporate Artificial Intelligence techniques to allow for modelling of complex network systems. The methodology will include looking into different planning approaches/measures, including the least regret strategies for selected DSO-TSO coordination worlds.

In addition, the project will build on the modelling carried out as part of EU Hor2020 SmartNet project that looks into TSO-DSO coordination, as well as modelling and investigations in the ENA Open Networks project.

Potential impact
This Centre will train students in the blend of traditional and emerging power network concepts and advances in information and communication technologies, consumer and demand side technologies, and integrated energy systems required to deliver future power networks. This targets the skills challenge in the electrical power networks industry, and the lack of high quality graduates able to deliver the smart grid. The training will deliver doctoral level engineers that are prepared for key technical tasks within the power networks and utility industry, and this is a positive impact for society.

A number of industrial partners have agreed to provide placements in which projects are undertaken with the company and on their premises. This will provide an immediate industrial impact where research concepts, systems and approaches can be delivered as knowledge exchange impact, leading to enhanced performance of the UK power networks industry. Direct engagement with the industrial partners, and their funding of the research programme and strong engagement, will lead to new intellectual property that can be capitalised upon by UK manufacturers (new products), consultancies and service providers (new offerings, analyses, services) and network operators (increased efficiencies and reduced capital and operational expenditure). Overall, this will lead to the impact of reduced energy costs for the UK consumer.

Academic impact will be achieved through the internationally leading and novel research activities planned for the Centre. Extensive links and engagement with leading international academics are being put in place to underpin this.

Society will benefit directly by the CDT helping to elevate the standing of the engineering profession and producing more engineers aware of the implications of their technical work for policy and their wider responsibilities to the public, with a particular emphasis on energy. The CDT's impact on policy will be accentuated by the key roles played by our senior staff in government-industry steering groups such as ETI Strategic Advisory Groups, Ofgem Innovation Working Group, IET Power Networks Joint Vision Group, Scottish Grid and Economics Group, and the Scottish Smart Grid Sector Strategy Group to name a few. Our international links through CIGRE, CIRED, and the IEEE will ensure that our outcomes influence a global community.

Our CDT cohorts, alongside our early career research communities, are central to our ambitions to inspire a generation through impact and engagement. Strategic engagement initiatives, such as Strathclyde's Technology and Innovation Centre, are intended to transform the way in which universities work with industry and communicate effectively with all stakeholders, including the public. The CDT cohort will benefit from interactions within this environment, leading to further uptake of the research among stakeholders.